The University of Edinburgh and Photonic Science & Engineering Limited KTP 25_26 R1

To develop a Laue x-ray diffraction system that can automate crystal alignment with market leading accuracy for academic research and industrial applications.